LiveUI

Our objective is to investigate potential markets for a LiveUI software platform which allows
remote changes to mobile apps on any platform. LiveUI will be an innovative framework that
allows content to be changed remotely on the fly in apps. It will integrate into all major app
platforms quickly and easily.